Novel Low-Maintenance Cryogenics for New Analytic Instrument

There is a great need for analytic instrumentation suitable for applications in pharmaceutical and pathology labs. The aim of this project is to develop cooling technology that reduces the footprint, operating costs and maintenance of a novel instrument by building and evaluating a demonstrator. The project will entail developing a novel product and working closely with a UK supplier seeking to diversify its business. The future product will facilitate advances in medicine, but the main focus of the project is the engineering innovation. Existing comparable instruments contain a large bath of liquid helium which requires refilling and they occupy lots of space. Instead, our system uses a device that eliminates cryogen refills and lowers the overall cost. But significant development of the technology is required in order to use it on the new instrument. The new product will allow us to grow turnover substantially over 5 years. It will allow us to enter a major market for analytic instrumentation, with a significant fraction addressable to us. New significant markets are also likely to open in other sectors.